Mapping of Intraoperative Actions to Outcomes in Endoscopic Transsphenoidal Pituitary Surgery

This research aims to not only score surgeons but also generate contextual information (feedback) on their performance during training. To do so interpretability is crucial. SOA AI models are mostly correlation-based, and while some perform at high levels of accuracy they do not capture cause-and-effect relations between the input data and their prediction. This is a significant drawback in terms of clinical translation as predicting the performance ( in this case based on OSATS scoring) is one thing, but explaining the outcome is another.

This research has been thought of as a two-step process. The first one is two accurately predict the OSATS score for pituitary surgery performed on a phantom using multi-model data and correlation-based models (vision transformers, graph CNNs).
Once a clear picture of where to find strong correlations in the surgical theatre, causal inference will be applied to this data. Causal AI allows describing cause and effect relations between actions and outcomes. From there the second step will involve mapping actions to outcomes to generate interpretable contextual information for the surgeon.